Cardiff University and Champion Manufacturing Group Limited

To deliver innovative product, capitalising on new market demand, supported by a strong marketing campaign, which will attract an increased share of existing markets and achieving multi-fold export increases.